CBET-EPSRC: Enhancing the CSMHyK fluid dynamics calculations via the inclusion of a stochastic model of hydrate nucleation, agglomeration and growth

Sir Humphrey Davy discovered clathrate hydrates in 1811. Hydrates are solid structures formed by water and gases, e.g., methane. The abundance of natural gas hydrate deposits across the world could provide abundant energy resources for the future, as well as long-term CO2 storage. Natural gas hydrates can be exploited in high-tech applications including innovative water-desalination and gas-storage processes. Prof. Carolyn Koh overviewed hydrates in the book she co-authored with Prof. Dandy Sloan: Clathrate Hydrates of Natural Gases, 3rd Ed., CRC Press, 2007.

This proposal is concerned with hydrate plugs in oil & gas pipelines. Such plugs can lead to pipelines ruptures, causing spills and environmental disasters, production interruptions, and even loss of life.
The traditional approach to manage hydrates is adding thermodynamic inhibitors (THIs), e.g., methanol. THIs shift the conditions at which hydrates are stable to lower Ts and higher Ps. However, large amounts of THIs are necessary, which negatively affects both the economics of the operations and their environmental impact. Among emerging promising technologies to prevent hydrates formation in pipelines is the use of 'low dosage hydrate inhibitors' (LDHIs), effective at low concentrations.

Among other limitations, the wide applicability of LDHIs is impeded by a current lack of understanding of how LDHIs function. In fact, LDHIs performance depends on oil composition, water salinity, temperature, etc. LDHIs include kinetic hydrate inhibitors (KHIs) and anti-agglomerants (AAs). This timely project will develop a fundamental understanding regarding how AAs function.

The project builds on significant prior results. For example, Prof. Koh and her group produced extensive experimental data regarding the performance of LDHIs, and developed extensive experimental characterisation capabilities to probe AAs at different length scales (from the microscopic, using micromechanical force measurements, to the macroscopic, using flow loops). Prof. Striolo employed molecular simulations to discover possible molecular mechanisms that are responsible for the performance of LDHIs (in particular, AAs). The simulation results led to new LDHIs formulations, environmentally benign, recently disclosed in a patent application.

To widely adopt LDHIs, it is required to develop reliable models that accurately describe the likelihood of hydrate plugs formation as a function of process conditions. This project will transform the pioneering software CSMHyK, which is already coupled with the industry-standard multiphase flow simulator OLGA. CSMHyK (1) describes accurately multi-phase transport in pipelines; (2) uses reliable equations of state to predict the hydrates thermodynamic stability; and (3) employs working assumptions to predict hydrates formation. To enable the latter feature, an important parameter is the nucleation sub-cooling, which is treated as an input parameter currently estimated from experimental flow-loop results, thus lacking predictability.

To render CSMHyK predictive, it is proposed to develop a model, based on kinetic Monte Carlo (KMC), to describe quantitatively the hydrate population dynamics as a function of system conditions. The new model will allow practitioners to quantify LDHIs' effects, which is currently not possible, as well as to include molecular-level information from microscopic experiments and molecular simulations into the formulation of risk assessment.

This NSF-EPSRC Lead Agency Agreement proposal builds on an Expression of Interest submitted to EPSRC on 04/08/2018, which was approved on 19/09/2018. The project benefits from strong industrial interest, and from established collaborations. The collaboration between Striolo and Koh was enabled by their industrial partner Halliburton and by a Royal Society International Collaboration grant. Striolo and Stamatakis collaborate in a project in which KMC was implemented to study fluid transport.

Potential impact
This project will deliver:
1. Fundamental understanding of the molecular mechanisms responsible for hydrates agglomeration and growth, in the presence of surfactants used as anti-agglomerants (AAs), by combining seamlessly state-of-the-art experiments and molecular modelling. This will benefit primarily the academic community, which will be addressed via conference presentations, peer-reviewed journal articles, as well as workshops at the Thomas Young Centre.

2. Identification of the rate-limiting steps in the process of hydrate plugs formation by the implementation of an innovative stochastic kinetic Monte Carlo (KMC) approach applied to hydrates. This is a fundamental advancement, which will benefit primarily the academic community, but also the industrial community, especially those entrepreneurs who are investing in new technologies for, e.g., natural gas intermittent storage in hydrates, water desalination using hydrates, and CO2 sequestration using hydrates.

3. A potential game-changing improvement on the CSMHyK fluid dynamics simulation package, via the incorporation of a KMC model to quantify the probability of hydrates plug formation as a function of P&T conditions. Because CSMHyK is already coupled with the industrial standard multiphase flow simulator OLGA, our model will allow industry to quantify and reduce risks. Primary beneficiary of this impact will be the industrial energy sector. Note that oil and gas operations in the North Sea will particularly benefit, should this project contribute to develop hydrate-mitigation strategies that are successful. To enhance impact, frequent presentations at industrial consortia (in particular the Centre for Hydrates Research at the Colorado School of Mines), and productive collaborations with our industrial partners will be conducted. A workshop at the Thomas Young Centre (see letter of support) will also help positively influence the industry at large.

4. Technology transfer to UK and US industry partners via the demonstration of the capabilities of the new software. We have prior experience: MS developed Zacros, a code that is the result of 7+ years of research and software development efforts. Zacros, distributed by UCL Business, has been licensed to more than 300 non-UCL users worldwide. The workshop at the Thomas Young Centre will be instrumental for enhancing this positive impact.

5. Training of 3 PDRAs and 3 Ph.D.s in state-of-the-art modelling and experimental protocols. Critical is that these researchers will be trained in multi-disciplinary approaches, and will be exposed to both academic and industrial environments. Note that 2 of the 3 Ph.D. students will be supported by industrial collaborator Halliburton.

6. Attraction and inclusion of under-represented minority students in STEM disciplines, via a range of activities that target students at all stages of development. This will help the project positively affect the public at large, which will also be reached via informed documentations in our websites, inclusion of the research results in the material we teach in classrooms, and publication of dissemination articles.